From membrane material synthesis to fabrication and function (SynFabFun)

Membranes offer exciting opportunities for more efficient, lower energy, more sustainable separations and even entirely new process options - and so are a valuable tool in an energy constrained world. However, high performance polymeric, inorganic and ceramic membranes all suffer from problems with decay in performance over time, through either membrane ageing (membrane material relaxation) and/or fouling (foreign material build-up in and/or on the membrane), and this seriously limits their impact.
Our vision is to create membranes which do not suffer from ageing or fouling, and for which separation functionality is therefore maintained over time. We will achieve this through a combination of the synthesis of new membrane materials and fabrication of novel membrane composites (polymeric, ceramic and hybrids), supported by new characterisation techniques.
Our ambition is to change the way the global membrane community perceives performance. Through the demonstration of membranes with immortal performance, we seek to shift attention away from a race to achieve ever higher initial permeability, to creation of membranes with long-term stable performance which are successful in industrial application.

Potential impact
This project will have a significant impact on the academic and industrial membrane communities, through the development of 'immortal membranes'. These will overcome the problems and limitations of currently available membranes: loss of performance due to aging and fouling, the constant need to replace and dispose/recycle used membranes (representing a negative environmental impact compared to avoiding this altogether), and the lack of stable membranes for a wide range of industrially important applications. The next generation immortal membranes produced in this programme grant represent the key to unlocking the as yet unfulfilled green separations promise of membranes across a wide range of industries and applications. This will enable new products and services to be created that are currently not possible (such as self-healing ceramic membranes). Our state-of-the-art membrane fabrication processes, membranes and membrane characterisation techniques will also have direct benefit and impact on the academic community. So that this proposal is truly successful, our impact plan enables communication of outputs and engagement of stakeholders from membrane manufacturers through to membrane end users and the academic community.